New Methods and Analysis for Wave Propagation Problems

Our understanding of wave phenomena underpins many technologies upon which our society depends, for example, radar, sonar, mobile phones, ultrasound, optical fibres, and crack-detection in structures.Many wave phenomena can be described mathematically by Partial Differential Equations'' (PDEs); and information about the physical processes can be obtained by studying these mathematical models. Mathematicians have a toolkit of techniques to study PDEs and extract useful information. This project seeks both to sharpen'' two tools, which the investigator has played a key role in developing, and to combine them, not only with each other, but also with other cutting-edge techniques from different areas of mathematics. This combination will increase the power of these techniques and allow mathematicians to apply them in new situations, further increasing our knowledge of waves.Some examples of problems this project will investigate are:- The scattering of sound and electromagnetic waves from obstacles with sharp corners and edges. These problems are of fundamental importance to many engineering applications, and hence have been extensively studied for many years. However, the current mathematical tools are still not powerful enough to solve many important practical problems.- The propagation of waves through so-called meta-materials'', artificial materials engineered to produce properties not found in nature, and periodic media'', which have applications in photonic crystals used in optical communication.- The detection of cracks in the surface of materials; this is obviously important for testing the integrity of many engineering structures, but in particular nuclear and chemical reactors.

Potential impact
Our understanding of acoustic, electromagnetic and elastic wave propagation is used in a plethora of technologies upon which our society depends, for example: radar, sonar, mobile phone technology, ultrasound, noise barriers on motorways, optical fibres, seismic imaging, and crack-detection in structures. The results of this Fellowship will enhance our understanding of wave phenomena, and thus ultimately contribute to improved technologies which will benefit the general public. In the short term, several results this Fellowship seeks to obtain will almost immediately be able to be applied in an industrial context. In the longer term, results from this Fellowship will form the basis of future investigations into wave propagation problems. Examples of short term potential industrial impacts of this Fellowship include: -Improved modelling of acoustic and electromagnetic scattering by obstacles with sharp edges and corners. This will lead to improved radar and sonar technologies. An example of one such company that will benefit is BAE Systems through their improved computation of radar cross-sections. -Improved detection of cracks in materials. When a material is put under stress, cracks form in regions of high stress intensity, often near the surface. When these cracks break the surface, the integrity of the material can be compromised, thus detecting this cracks is crucial. One important example where detection is vital is in safety inspections of nuclear and chemical power plants. -New understanding of elastic waves propagating through materials. This is important both in cases where one seeks to eliminate unwanted oscillation (e.g. flutter'' in airplane wings), or excite it (e.g. in ultrasonic non-destructive testing). This Fellowship will also have an impact on the general public in the short term through increasing their understanding of science. The applicant has already been involved in several outreach activities, including the high profile Royal Society Summer Exhibition 2010, and is committed to continuing this public engagement.